Hydrogen Offshore Transfer System

As the UK seeks to transition to a net zero economy, hydrogen is emerging as a fuel of the future, especially for the maritime sector. Areas of development include the design of hydrogen powered vessels, creation of green hydrogen directly from energy generated by offshore wind turbines, and development of ways of transporting hydrogen by vessel / barge. For each of these areas an efficient and safe Hydrogen Offshore Transfer System (HOTS) will be invaluable. This project aims to develop one such system.

This project brings together three expert teams of innovators ;

Jebb Smith Ltd -- Buoy and marine design

Logan Energy Ltd - Hydrogen engineering

CENEX - UKs leading hydrogen mobility centre of excellence

This project will review the technical and economic feasibility of this Hydrogen Offshore Transfer System by conducting an initial scoping study, defining technical specifications, conducting detailed design of the system, analysing the business case, market dissemination, and creating a future technology demonstration plan.